University of Hertfordshire and Future Sound & Vision Limited KTP 22_23 R3

To develop a universal low power usage, dynamic shading blind solution. The universal mechanism will be capable of communicating with all existing embedded building systems, enabling retrofitting, together with new installations. Incorporating a range of technologies, the intelligent solution will move dynamically, dependent on context and responding to climatic parameters.